Understanding the lived experiences of autistic young people of all genders in mainstream schools

Improving and understanding the barriers that may affect access to school for autistic young people is vital to
develop a more inclusive education system in England. Historically, research exploring autistic school experiences
has been male-orientated, but recent recognition of the differing characteristics displayed by autistic girls compared
to autistic boys has begun to produce studies that focus primarily on the school experiences of girls. However,
there is little published research that explores autistic young people's gender and gender identities in school
contexts. This study aims to start to fill that gap. The purpose of this research is to identify the gendered factors
that affect autistic young people's lived experiences in mainstream school. It will do this by exploring the extent to
which their experiences vary according to their gender; whether the recognised autistic gender characteristics
affect how they are treated by their peers and adults in school and how their experience of school support helps
them to access the curriculum. Using participatory research methods in which young people play an active role will
allow their voices to be heard and respected; recognise the vulnerability and communication differences of autistic
individuals; and encourage open dialogue with participants.

Understanding the experiences of autistic young people in mainstream school is fundamental to schools' need to
both increase standards and improve inclusion. Findings from this research could be used to adapt and improve
school inclusion and curriculum policies through listening to the voices of autistic young people of all genders in
mainstream school.